DiSSCo Transition: Distributed System of Scientific Collections Transition to ERIC Project

The Distributed System of Scientific Collections (DiSSCo) is a pan-European Research Infrastructure (RI) initiative. DiSSCo aims to
bring together natural science collections from 175 museums, botanical gardens, universities and research institutes across 23 countries
in a distributed infrastructure that makes these collections physically and digitally open and accessible for all forms of research and
innovation. DiSSCo RI entered the ESFRI roadmap in 2018 and successfully concluded its Preparatory Phase in early 2023. The RI is now
transitioning towards the constitution of its legal entity (an ERIC) and the start of its scaled-up construction (implementation) programme.
The primary goal of the DiSSCo Transition Project is to ensure the seamless transition of the DiSSCo RI from its Preparatory Phase to the
Construction Phase (expected to start in 2025). In this transition period, the Project will address five objectives building on the outcomes
of the Preparatory Phase project: 1) Advance the DiSSCo ERIC process and complete its policy framework, ensuring the smooth earlyphase Implementation of DISSCo; 2) Engage & support DiSSCo National Nodes to strengthen national commitments; 3) Advance the
development of core e-services to avoid the accumulation of technical debt before the start of the Implementation Phase; 4) Continue
international collaboration on standards & best practices needed for the DiSSCo service provision; and 5) Continue supporting DiSSCo
RI interim governance bodies and transition them to the DiSSCo ERIC formal governance. The Project’s impact will be measured against
the increase in the RI's overall Implementation Readiness Level (IRL). More specifically, we will monitor its impact towards reaching
the required level of maturity in four of the five dimensions of the IRL that can benefit from further developments. These include the
organisational, financial, technological and data readiness levels